Phased Array Gateway

There is a substantial and growing demand for ubiquitous high quality broadband. Satellite communications has a key role in delivering services to underserved and unserved areas, such as remote/rural regions or developing countries where the cost of laying terrestrial fibre or mobile networks is prohibitive. Service costs for future HTS systems will be heavily influenced by the ground gateway antennas used to connect to the spacecraft. This project aims to produce a genuinely novel and radically cheaper, lighter and technical more advanced product. The Phased Array Gateway will dramatically lower the cost of delivering future satellite data services, enabling and underpinning growth in fast developing telecoms markets such as sub-Saharan Africa. The project partners will develop a Proof of Concept demonstrator that will aim to develop advanced concepts from radio astronomy in the satellite communications domain. This Proof of Concept will leverage Global Invacom’s specialist RF and satellite product knowledge, bespoke phase combining techniques developed by University College London and specialist Digital Signal Processing skills from Riverbeck. The PoC will be tested over Avanti’s HYLAS satellite.